Monitoring Marine Mammals from Autonomous Underwater Vehicles

Shelf exchange creates the main supply of nutrients onto the continental shelf and is therefore vital to the health of on-shelf ecosystems. The FASTNEt programme will study shelf exchange mechanisms at a higher spatial resolution than has been previously possible and also throughout all seasons of the year. This will allow the development of high resolution models of shelf edge processes.
Much of the FASTNEt data will be collected using Autonomous Underwater Gliders carrying sensors measuring standard oceanographic parameters. Using additional data, our proposed program of work will enable us for the first time to investigate relationships between these low level processes and their effect on animals feeding at higher trophic levels which are ultimately dependent on these exchange processes.

Cetaceans are traditionally surveyed using visual line transect methods. These are expensive to implement and can generally only be conducted during the summer months. Passive acoustic monitoring (PAM) offers a real alternative because many species make distinctive calls. Recent advances in PAM technology also mean that it is now possible to produce sensor packages which are ideally suited to glider deployment, being small and able to carry their own power pack for deployments of weeks or even months.

Modelling techniques are well-established for estimating cetacean abundance and, to a lesser extent, for investigating habitat use. Covariate data used for this modelling are generally not collected at the same time and place as the whale abundance data. In addition, oceanographic data are typically limited to the upper few cm of the ocean (e.g. sea surface temperature), whereas the animals are feeding at depth. For the species we propose to study here, we can not only identify calls to species, but we can identify sounds associated with foraging. These data identifying locations where animals are actually feeding can be used to fine-tune habitat models. We hypothesise that models of cetacean abundance that incorporate parameters measured at the same depth and the same time as the cetacean data will show a marked improvement over current surface data only models.

We will deploy sensor packages for gliders capable of measuring the presence and abundance of cetaceans using PAM. These will be based on low power animal borne sensors developed by two of the project proposers Johnson and Tyack. During the first year we will make use of existing sensors but over the course of the year, we expect the next generation of PAM devices to become available with lower power and enhanced on board processing capability.

When combined with other oceanographic and biochemical parameters measured on the Ocean Shelf Exchange programme this will lead to greater understanding of how shelf exchange directly affects biological activity at high trophic levels. By using the vocalisations (calls) of whales and dolphins, instead of visual observations, as measures of their presence and abundance, and by fitting models to fine scale in situ data on their environment, we aim to develop more detailed species-habitat models that will improve our understanding of cetacean ecology.

Understanding the processes that influence the distribution and behaviour of whales and dolphins is important both because cetaceans form a major predator group that potentially has a large impact on the structure of the marine environment through top-down forcing, and because their slow life histories make them particularly vulnerable to human activities. Determining the most appropriate conservation measures for these species depends crucially on knowledge of how they utilise the available habitat.

Potential impact
The Scientific benefits of our proposed research are laid out in the Academic Beneficiaries section. Here we concentrate on the benefits to the UK in terms of government policy and public engagement.

Policy

As a signatory to the EU habitats directive, the UK is required to attempt to maintain and to report on the favourable conservation status of marine mammals in our waters. In support of this, large scale vessel based abundance surveys have been conducted by the University of St Andrews in 1994, 2005 and 2007. These decadal scale surveys were designed to minimise bias and maximise precision of abundance estimates to provide the best context for assessing the impact of anthropogenic activities, such as fisheries bycatch. They are expensive and were not designed for monitoring short term or small spatial scale changes in abundhttps://je-s.rcuk.ac.uk/JeS2WebSite/secure/DocEdit/ResourceSummary.aspx?did=1094452&sdcid=1854ance. Passive acoustic monitoring provides a tool for collecting data at reduced cost and can therefore directly contribute to our ability to meet these regulatory requirements within a limited budget. By combining cetacean abundance data with oceanographic parameters we may also be able to develop improved tools to predict cetacean presence in un-surveyed areas. Predictive habitat modelling is being used as a tool for mitigating against the known harmful effects of military sonar on some cetacean species by ensuring that military sonar exercises are conducted in area of likely low cetacean density. Improving these models will improve our capabilities to perform marine spatial planning, such as defining the appropriate locations and seasons to conduct necessary exercises with minimum impact to the environment.

Public Engagement

Whales and dolphins have always been an easy way to engage the general public in science. At a time when many people are either bored or disillusioned with both science and scientists it essential that we employ everything at our disposal to inform the public on important scientific issues. Our project provides an excellent way to engage the public in the overall aims of the FASTNEt programme and in the wider world of ocean and climate science.